Key Technologies for Enhancing Energy Efficiency of the Dew Point Air Cooler and its Manufacturing

The project aims to develop a novel energy efficient dew point air cooler and associated manufacturing process, through close collaboration between the leading UK/China Universities holding the most advanced air cooling technologies and the top China/UK companies with strong manufacturing capacities in instruments and fans. It is expected that (1) combining the novel machinery tools with an energy management system and an automated assembly line will reduce the energy use of the manufacturing process by around 20%; (2) the new cooler will achieve around 25% higher cooling efficiency and 40% higher Coefficent of Performance (COP), compared with existing dew point air coolers. This exciting leap-forward in technological development could create a new type of air cooler that can achieve a significantly higher COP than that of conventional vapour compression air conditioners, whilst maintaining comparable sizes and costs to conventional units. This major technological advance should open up an enormous global business in the air conditioning sector, thus creating considerable impact on economy, industry and environment within the UK, China and beyond.